AR Hologram Theatre (Core Platform Development)

AR Hologram Theatre is a collaborative project exploring the future of performing arts and technology.

this great adventure (TGA) and partners -- the Royal Opera House, Shakespeare North Playhouse - are fusing world-class theatre, music, dance, and more with new media technologies, to create the first ever 3D AR Hologram Theatre experiences.

These can be enjoyed anywhere on your own smartphone - home, street, shop, classroom, café - via an iOS/Android app and WebAR.

AR Holograms Theatre is designed to maximise accessibility and scalability, supported by a competitive commercial offer, and an adaptive business model that creates multiple avenues for revenue generation, including commissions, sales, advertising, and licensing.

A newly created core digital platform will enable TGA to host, manage and deliver interactive AR Hologram storytelling projects efficiently at scale for the first time. This is the foundation for TGA to engage with diverse performing arts organisations and new audiences, in the UK and internationally.

These experiences and technologies are highly flexible, commercially valuable, and have huge potential to scale and grow, within the UK and abroad. The creation of the core platform will enable TGA to engage with entirely new clients and sectors, including events, publishing, advertising, and health.